Towards the Discovery of Novel Photocatalysts for the Conversion of CO2 to Fuel Materials

Building a sustainable future is an utmost priority. To do this, we must shift our reliance on finite recourses, such as fossil fuels, to 'greener' and 'cleaner' alternatives. According to the international energy agency, the proportion of the world's energy generated from fossil fuels was 80% in 2007 and 60% in 2024. Although declining, our dependence is evident. Research into materials for energy applications is vitally important for the advancement of new technologies which we rely on to continue along this decreasing trajectory.
Nature serves us as inspiration. During daylight plants carry out photosynthesis: the process by which carbon dioxide (CO2) is turned into glucose, their fuel. If we can mimic this in a process so-called 'artificial photosynthesis' it would allow for energy from the sun to be stored within chemical bonds. Commercially this is of great advantage. There is huge value added when turning atmospheric CO2, a waste material, into high value carbonbased materials. In addition, the infrastructure in place to store extracted fossil fuels is
identical to that needed for 'synthetic fuels' storage. Furthermore, contrasting existing industry processes 'artificial photosynthesis' enables a circular route to fuel production which we aspire to for the future.
There are three main methods of recreating photosynthesis: photocatalysis (PC), photoelectrocatalysis (PEC) and photovoltaic systems which provide the energy for electrocatalysis in two separate processes in tandem (PV-EC). This project will focus on photocatalysis. A photocatalyst for this application is a material which transforms CO2 and water and/or hydrogen (the reactants) into fuel materials and oxygen (the products) when illuminated with solar radiation. CO2 is a very stable molecule and so the catalyst is required to facilitate the reduction reaction and provide the energy. Finding a suitable material for this application is tricky as there are numerous demands it must satisfy. TiO2 and SrTiO3 are some of the best photocatalysts reported to date, however, their overall solar-to-fuel conversion eZiciencies remain below 1%. This is because these materials absorb light within the UV range which corresponds to only 4% of light received on earth from the sun. Advancement of the field hinges upon the discovery of new photocatalytic materials which absorb light of lower wavelength in the visible range where radiation from the sun is greatest in intensity.
Chalcogenides and oxychalcogenides are classes of compound which have promise as photocatalysts but have received little attention in the literature of the field. The term chalcogenide refers to the elements below oxygen on the periodic table; sulphur (S), selenium (Se) and tellurium (Te). Thus, an oxychalcogenide is a material which contains oxygen in addition to chalcogen atom(s). Often unique structure types are adopted by these compounds which display unusual or even novel chemical and physical properties. The presence of chalcogenide ions in these compounds result in absorption of lower wavelength light in comparison to pure oxide equivalents. Colourful chalcogenides and oxychalcogenides, which absorb visible light, are reported in the literature contrasting black or white compounds which absorb in the IR or UV regions. Further investigation of
these materials as potential photocatalysts should be conducted. Initial investigations into perovskite and perovskite-related oxychalcogenide and chalcogenide compounds will
shed light on their photocatalytic ability. Targeted synthesis will be prompted by these findings to design new materials for photocatalysis.
This project falls within the EPSRC materials for energy applications research area.